HappySelf Journal x Children of Key Workers

We produce and sell a daily journal for children, aged 6 to 12, to promote happiness, develop positive habits and nurture enquiring minds.

Our mission is to bolster the mental resilience of the next generation.

We've sold tens of thousands of these journals to parents, carers and schools in over 100 countries around the world since our market introduction in August 2018\. We're an Amazon \#1 Bestseller and have had the journal translated into seven additional languages.

The journal is based on science backed techniques shown to improve happiness and introduces concepts such as digital resilience, journaling, mindfulness, expression of feelings and gratitude practice.

One of society's big fears is the effect on mental health of those currently impacted by the 'lock-down', especially children.

Currently, we're receiving lots of feedback from parents about how the journal is helping their children through the 'lock-down' and supporting their mental well-being through this difficult time.

Our aim with this funding will be to get this journal into the hands of all the children of key workers currently spending their days at school. We believe this will have a positive impact on their mental well-being and help support them to the other side of this crisis.

On our side we'll provide the journals (at cost), provide the operating and marketing expertise (and use our own social channels) to find the schools and children, we'll administer the programme and organise the logistics of getting the journals into the right hands.

If our application is successful and we are awarded the full grant; we estimate that we'll be able to affect a significant number of lives. That's not going to be all of the children of key workers, but it will be a good start.

With the opportunity for funds allocatied to the Extension for Impact; we'd like to repeat the original exercise utilising all the assets we produced in the first round but with an element of research to demonstrate efficacy of the journaling process in conjunction with the Anna Freud National Centre for Children and Families.

You can find out more about our journal at [https://happyselfjournal.com/][0]

You can see the real life impact we're having on the lives of those who use the journal on the reviews page: [https://happyselfjournal.com/pages/reviews][1]

[0]: https://happyselfjournal.com/
[1]: https://happyselfjournal.com/pages/reviews